Robust Permanent Magnet Beam Delivery Systems for Medical Radiotherapy Linacs

This proposal forms part of an initiative to design a linear electron accelerator for radiotherapy where all subsystems will be optimised to ensure it is robust, reliable, cost effective and appropriate for use in challenging environments including developing countries. This project aims to design a beam delivery system (magnetic focusing and steering) which uses modern capabilities in permanent magnets to ensure that a high-quality electron beam can be taken from the source to the x-ray generating target with minimal losses. Replacing some or all of the existing electromagnets with permanent magnets should enable a maintenance-free focusing system which requires very little electricity, which has been highlighted as a barrier to providing this technology in ODA countries. (A few smaller, cheaper and replaceable adjustable electromagnets will be included for fine tuning, which would have minimal power requirements.)

Potential impact
In September 2015, the Global Task Force on Radiotherapy for Cancer Control (GTFRCC) released a comprehensive study of the global demand for radiation therapy*. It highlighted the inadequacy of current equipment coverage and the resources required, as well as the costs and economic and societal benefits of improving that coverage. The GTFRCC report estimated that as many as 12,600 megavolt-class treatment machines will be needed to meet radiotherapy demands in Low to Middle Income Countries (LMICs) by 2035. This proposal forms part of the wider initiative to design a novel LINAC for challenging environments. The provision of a new, compact and robus radiotherapy LINAC has the potential to benefit millions of people in LMICs.

*http://www.thelancet.com/commissions/global-cancer-surgery